Systems Biology of innate immunity in livestock

Technical abstract
Although genome sequences for livestock and poultry have recently become available, gene annotation, particularly with respect to immune-related genes, is partial at best. We aim to enhance the current base by undertaking a systems based analysis to identify, annotate and determine the function of key molecules, specifically major sets of pattern recognition receptors (PRR) and the defense pathways they regulate. The research will utilise data from wide-scale transcriptomic studies on early host-pathogen interactions between innate immune cells and economically important bacterial pathogens that breach or manipulate the innate defenses of the host. The functional relevance of PRR to vaccine design will be further explored through molecular studies of their interactions with ligands and modifiers. The outputs will focus on the most important genes and pathways and should translate into interventions, including vaccines and immuno-modulators, that are effective in the appropriate species.